EVSE Product Development

The proposed Electric Vehicle Charge point from Apollo represents the UK's first domestic charge that can make intelligent use of locally generated renewable energy for vehicle charging and thus save costs and further reduce the electric vehicle carbon footprint.